The function and genetic specification of a neglected secretory organ in insects and springtails

Work over the last century has defined many aspects of insect physiology. This work has served both to exemplify and expand our understanding of general physiological principles, and to document aspects of biology unique to the insects that have then been exploited to control their reproduction and behavior. This proposal focuses on an aspect of basic insect physiology that has largely escaped attention.

Most insects develop, in the embryo, appendages that differentiate uniquely as organs known as pleuropods, with the appearance of secretory or excretory structures. Old experiments from more than 40 years ago suggest that these organs are essential for the insects to hatch, but it is not clear whether they secrete a hatching enzyme, a hormone that controls the secretion of a hatching enzyme from other tissues, or have some other more general function concerning the regulation of fluid and salt balance. Because insects no longer have these organs after hatching, and because the most intensively studied species, Drosophila, belongs to a group of insects that no longer develops pleuropods, they have largely escaped the attention of insect biologists.

Developments in genetic technology now make it to possible to study the function of pleuropods in new ways. We have used large scale sequencing of dissected pleuropods from locusts to identify the complete set of genes that these unique organs express. By comparing these genes with those expressed in other organs we will gain insight into the likely physiological role of pleuropods. We will eliminate the function of likely key genes to test these hypotheses. We will also eliminate the development of pleuropods altogether by inactivating the "master control gene" that specifies them, and examine the effect on the physiology of the resulting embryos.

We shall also carry out similar experiments on collembolan hexapods, representatives of an important group of soil organisms. These close relatives of the insects, colloquially known as springtails, retain throughout life a major organ, the ventral tube, that develops from the same embryonic structures as the insect pleuropods. These organs are known to be important for water and salt balance in springtails, many of which are very sensitive to the humidity of the environment. We have developed a species of collembolan as a laboratory model for gene manipulation, and have shown that we can generate collembolans that lack ventral tubes. These die a short while after hatching. We have generated a list of genes expressed in this species, and will test whether the genes expressed in the ventral tube are related to those expressed in the insect pleuropods, and so assess whether the physiology of the ventral tubes is related to that of pleuropods. We will study the effect on the organisms of removing ventral tube function.

Finally, the "master control gene" that specifies pleuropods and ventral tubes is much better known for other well studied roles during development. It is of fundamental interest to understand how this one gene, called Ultrabithorax, can do such different things as transform the patterning of wings and legs in the thorax, and specify a secretory/excretory organ in another part of the body. We shall investigate how the different roles of this gene depend on the timing, amount and precise structure of the products that it makes, and on the combination of other genes with which it works.

Technical abstract
Most insects develop a pair of specialised organs during embryogenesis, the pleuropods, which appear to be active in secretion or excretion. In grasshoppers pleuropods have been shown to be necessary for digesting the serosal cuticle to allow hatching, but how in molecular terms they function is not known.

Pleuropods are the serial homologues of legs, developing from the ventral appendage buds of the first abdominal segment. In Collembolans, the appendages of the first abdominal segment develop into the ventral tube, a structure that persists throughout life and is known to be important for osmoregulation. We propose that the collembolan ventral tube and insect pleuropod are homologous organs.

We have generated a transcriptome sequence from dissected pleuropods of locusts, and for comparison from embryonic third legs dissected at the same stage. We have also generated an embryonic transcriptome from a collembolan.

We will identify genes expressed specifically in pleuropods, and assess to what extent the genes expressed support existing hypotheses of pleuropod function (e.g. secretion of hatching enzyme, endocrine function, osmoregulatory role). We will test whether genes expressed specifically in insect pleuropods are also expressed in the collembolan ventral tube.

We will generate embryos that lack pleuropods (surgically, and by knock down of Ubx gene function), and investigate what defects they develop. We will determine the effect of knocking down specific pleuropod expressed genes, and compare this with the effect of removing pleuropods entirely. We shall also seek to establish simple physiological assays for pleuropod function to test for a secretory or osmoregulatory role.

Pleuropods and the ventral tube are specified by the Hox gene Ubx. This role of Ubx has never been studied. Using the beetle Tribolium, we will investigate why Ubx specifies pleuropods in A1, but modified wings and legs in the thorax.

Potential impact
Insects are the most successful and biodiverse group of animals on earth. They have major economic impact on man through their effects on agriculture and food storage, and they are among the most significant of disease vectors. The practical economic value of an understanding of insect physiology is very clear from the history of work on insect hormones, leading to hormone analogue insecticides, and more recent work, for example on insect olfaction leading to an understanding of insect repellent action.

We cannot predict a direct impact of our work on applied insect biology, but we believe a strong case can be made that this proposal addresses an area of insect physiology that has been neglected unjustifiably. For comparison, a large amount of work on the post embryonic excretory organs of insects, the Malpighian tubules, has not only provided important insight into excretory processes generally, but has also been essential for understanding specific adaptation of insects to biological niches of major economic importance, such as that of plant sap feeding aphids.

By choosing to work initially on the African plague locust as a model for our transcriptome work, and for physiological assays on pleuropod function, we ensure that any functional insight will be directly relevant to potential strategies for locust control. One process that is affected by pleuropod function in these eggs - the digestion of the serosal (egg) cuticle - is specific to lower insect groups. Such a cuticle is not found in the eggs of many insects of economic value (flies, bees, butterflies). It is therefore likely that blocking this function would have rather specific insecticidal effects.

Springtails (collembolans) are abundant components of the soil fauna, likely to play a major role in nutrient recycling. They are also valuable as toxicological indicators (see for example Van Straalen, N.M. & Feder, M.E. (2012). Environmental Science & Technology 46: 3-9.) Until recently, the amount of molecular physiological and genetic work on collembolans has been very limited, not least because of the lack of well established laboratory models for this sort of work, and the lack of basic information about such understudied groups. Technological advance has radically changed this situation - it is now realistic to consider genome and/or transcriptome sequencing as a first step to studying any new organism, and these data are now available for our chosen model species. At the same time, it is essential to have a study species that is amenable to convenient laboratory culture and gene manipulation. Our demonstration that the springtail Orchesella cincta can be reared conveniently on a laboratory grown diet, that embryos can be prepared for in situ examination of gene expression, and that gene knockdown by RNAi works well, has already attracted attention from the ecotoxicology community. We believe that O. cincta is now a species of choice for molecular work. We anticipate that our work on this species will lead to further "technology transfer", helping to bring techniques now well established among developmental geneticists to a wider community of biologists with diverse interests, including in applied fields.

From existing work it seems that the organ we propose to study in springtails - the ventral tube - is a key component of the osmotic and excretory regulatory systems that adapt them to life in the soil. As this organ is not found (at least postembryonically) in the major groups of well studied insects, we remain almost completely ignorant of how it functions. Information on the physiological mechanisms and molecular processes utilised by the ventral tube must be a prerequisite for any understanding of how increasing salinity, reduced humidity or toxic contamination may affect these key components of the soil ecosystem. Our work represents a step in that direction.